An adaptable robotic system for nuclear decommissioning

The overall aim of the project is to develop an adaptable robotic system for nuclear decommissioning
using the hardware current available at Lancaster University. The project will be split into sections
relating to different operations of the system based on a hierarchical architecture.
Initially, the project will focus on development of novel control schemes. This work is already
somewhat progressed and is currently mostly dependent on experimental testing to further validate
the derived control scheme.
With this work complete, the next phase will be to work towards removing reliance on the physical
joint sensors and instead use feedback from a camera system. This method of control is commonly
known as visual servoing. Concurrent to this will be development of trajectory generation, path
planning algorithms and other motion control elements. A further aim of the vision system is to
provide simultaneous localization and mapping of any areas of operation, allowing improved planning.
With a robot system showing good motion accuracy, the problem of material sensing can then be
addressed. This will first require studying the optimum set of sensors for the application and then
integrating them with the robot system. Following this,sensor data from each source will be processed
and combined to be used in the classification of materials. At this point, machine learning algorithms
will be employed to allow a continual improvement in classification accuracy.
The final stage will be focused on the end use of the robot and the human machine interaction. Initially
this will involve implementation of laser cutting and/or grasping. With these capabilities a suitable
supervisory system can be put in place to allow an operator to give high level commands or take
manual control if required.
3
Due to the inherent complexity of a system such as the MARS-ND, a structured approach to control
implementation is required. A good example of this is the Real-Time Control System (RCS) reference
model architecture [2]. The architecture provides a way to organise system complexity based on a
hierarchical structure and takes account of the entire range of processes that affect the system. The
figure below shows a high-level overview of the system architecture. The same structure can also be
applied at different levels of the system hierarchy whereby tasks are decomposed and passed to
subordinate levels.